Manufacturing high purity mRNA at significantly reduced cost

Currently mRNA medicines are synthesized through in vitro transcription (IVT) reaction. The presence of double-stranded RNA (dsRNA) is one of the major quality concerns to mRNA medicines. Besides, the raw material cost in IVT reactions is very high but their utilisation efficiency is very low. This collaborative research project aims to use more cost-effective reagents and recycle most reagents through innovative purification methods to generate high purity mRNA at shorter processing steps and at significantly reduced manufacturing cost.